Privacy and Trust on the Web

As part of their efforts to enhance privacy and trust on the Web, many applications need to be able to determine whether or not a relationship exists between different entities. For example, it is desirable for web browsers to be able to determine that two domain names are under the same administrative control, such that cookies and other data can be safely shared between them. While determining these relationships might be easy for humans, it is impossible to do so algorithmically.

This project will explore approaches to the defining and enforcing organisational boundaries on the Internet. These approaches will consider the technical challenges, balancing those with user behaviour and expectations, and regulatory considerations. This will include identifying use cases, evaluating and measuring existing and proposed approaches, and developing and implementing novel techniques. Where appropriate, this will involve engagement with standards development organisations, including the World Wide Web Consortium (W3C) and the Internet Engineering Task Force (IETF).